How does tau oligomer modification of interneuron properties change the hippocampal circuitry

Tau is a protein that is highly expressed in nerve cells in the brain and helps to maintain their shape and function. In conditions like Alzheimer's disease (AD), tau molecules can join together to form aggregates. These aggregates disrupt nerve cell function and can alter the pathways that underlie learning and memory. For example, they can make neurons more excitable and disrupt how they can communicate with one another.

In this project, the effect of tau aggregates on different nerve cell types will be evaluated. This interdisciplinary project will combine training in both experimental electrophysiology (a way to measure nerve cell activity and communication between nerve cells) with the implementation of computational models of neuronal network activity. The student will be trained in machine learning, data analysis and modelling which also directly meets the MRCs quantitative skills theme.

The student will be trained in the following:
Identification of different nerve cell types using specialised imaging techniques
Electrophysiological recordings from single and multiple nerve cells
Data analysis and mathematical modelling of neuronal function and network activity

Understanding the mechanisms by which tau aggregates alter network activity will help to generate new targets for better and more effective treatments of diseases like AD in the future.